carbon fibre wheelchair

Phoenix Instinct is revolutionising wheelchairs for active users with a sleek, curved, carbon fibre design you might expect in high end sports cars. Founder and wheelchair user Andrew Slorance said "I'm thrilled to receive this support from Innovate UK. The wheelchair has remained under evolved for decades. I'm excited to be changing that and bringing wheelchair users some high end tech they deserve."

The Phoenix Pure is manufactured in-house at the company's HQ in Forres. The grant from Innovate UK will support the business scale up and bring the new wheelchair to international markets.